The Square Mile

The Square Mile Retrofit Project seeks to identify the best approach to deliver large-scale area based retrofit of Europe’s existing housing stock.
This project explores this by taking three square mile areas to identify and test the various data collection approaches and analysis, resulting in case studies to demonstrate different retrofit strategy delivery models. Key project aims are to optimise planning for any retrofit roll-out e.g. the Green Deal, ECO, and fuel poverty reduction. As part of retrofit planning the project will identify the local skills base, training and the financial mechanism to deliver retrofit on a street by street level. The study will also have a focus on community level engagement to explore the square mile resident’s attitudes and opinions on their energy use behavior, motivations and barriers to taking up energy efficiency measures.